Total Synthesis of an Anti-HIV Natural Product

The production of libraries containing vast numbers of small molecules, in combination with high-throughput screening methods, has found much use in the search for new drugs. However, natural products remain important to the pharmaceutical and agrochemical industries as a source of biologically-active structures. In addition, they can assist in the identification of novel targets for further investigation. Synthetic organic chemistry is in a unique position to assist this pursuit through the synthesis and modification of natural products and their analogues.
In this proposal, we aim to synthesise a recently isolated natural product that has been shown to possess anti-HIV activity against strains resistant to currently used treatments. The key disconnection would use a small organic molecule as a catalyst to enable rapid and efficient construction of the complex molecular structure.
As part of the Synthesis for Biology and Medicine Doctoral Training Centre in Oxford, this project has numerous pharmaceutical and agrochemical industrial partners. This open-access system enables free exchange of ideas to assist the project.